The University of Reading and OLM Systems Limited

To develop and take to market tools which allow health and social care organisations to access the huge textual sentiment data contained within clinical records.